S2N - Soil to Nutrition - Work package 2 (WP2) - Adaptive management systems for improved efficiency and nutritional quality

Technical abstract
Sustainable intensification (SI) implies farms maintain or increase yields and quality while minimising inputs and the environmental footprint of agriculture whilst ensuring economic viability. The scientific underpinning of SI and related policy is evolving and therefore we need to provide support to farming using the most advanced evidence and knowledge. The principle innovative step in this work package (WP) is to develop new tools (metrics of sustainability) which accommodate the new knowledge taking into account the mechanistic constraints that underlie the trade-offs between productivity, efficiency and resilience of agricultural systems. The new metrics will be informed by indicators of soil health for enhanced efficiency of nutrient utilization (ENU) at the soil-plant-microbe interface and in collaboration with the ASSIST strategic programme on the function of non-crop biodiversity and soil abiotic stress. The work will focus on the means of achieving the mechanistic targets from WP1 by mapping those on to management targets that can be operationalised on-farm. The North Wyke Farm Platform (NWFP), Rothamsted Long Term Experiments (LTE) and Large Scale Rotation Experiments (LSRE) provide the unique capability to link nutrient stocks and flows at the plant scale (studied in WP1) to detailed measures of stocks and flows at the farm scale (losses, yield and quality) that will be studied in this WP. This analysis will convert a set of indicators that relate current best knowledge on mechanistic target states (developed in WP1) to 'fit-for-purpose' SI metrics that can be routinely measured on farms that do not benefit from the exhaustive instrumentation of the NWFP. The indicators represent a hypothesised relationship linking mechanisms to management that will be validated and further developed into metrics using existing experimental farm platforms (NWFP and LTE), the new LSRE, and the commercial farm networks established within the ASSIST programme.